Autonomous Drone Disinfection for COVID-19

Unmanned Life deploys autonomous missions for various industry 4.0 use cases, through its hardware-agnostic SaaS platform for Autonomy-as-a-Service, that can control a swarm of drones or a fleet of mixed autonomous robots such as drones and ground vehicles, to complete complex autonomous tasks collaboratively. The Unmanned Life platform is flexible, scalable and can be deployed for multiple use cases across various sectors such as public safety, Industry 4.0 and supply chain and logistics. Unmanned Life has already deployed this platform with major Fortune 500 partners and customers worldwide in the postal and logistics sector. We wish to translate this know-how into the current emergency state of tackling the COVID-19 pandemic. Public spaces and hospitals are hotspots for contracting Covid-19 resulting in a quicker contraction of the virus. As the virus can survive from several hours up to several days on specific surfaces based on the report by WHO, 8th Apr 2020, it has become important to disinfect these areas preventing the virus from spreading. Currently all disinfection operations are carried out manually requiring human labour. The disinfection process consists of complex steps dangerous to workers, lengthy and time-consuming, and lacks accuracy as well as scalability for larger public indoor and outdoor areas. Unmanned Life (UML) is proposing the deployment of autonomous disinfection swarm of drones controlled by its highly interoperable Autonomy-as-a-Service software platform able to disinfect public areas precisely and in a short time. Autonomous drones equipped with spraying systems remotely controlled from a control centre work as unified swarms indoors and outdoors disinfecting places like buildings, benches and other public community spaces while indoor drones installed with UVC lights disinfect indoor surfaces of hospitals on a continuous basis. Depending on the type of drone, each drone carries a different payload of equipment needed for the disinfection. Real-time monitoring from the control centre is enabled by the video camera and streaming system installed on the drones. Colour zone-mapping from the cameras indicates the historical data of the treated areas. Our software platform integrates with existing information systems providing critical insights to both the control centre and citizens. This new solution will establish the UK Emergency Response sector, as a model for worldwide adoption.